Advanced vertical control for tokamak reactors with double-null divertors

The double-null divertor is an attractive exhaust solution for compact tokamak reactors, but its success is contingent on achieving vertical plasma position control which is both robust and precise, and uses some non-magnetic state estimation. A natural choice for this would be sensing the heat flux imbalance between the two divertors, since this quantity is exactly what we wish to minimise to ensure equal power sharing. The time delay between plasma moving vertically and the heat flux being detected - a part of which is accounted for by transience in the scrape-off layer (SOL) - is an important parameter in this control concept. If the information advects along the SOL quickly, then heat flux becomes a good estimator of the plasma displacement, but if it is slow (compared to the vertical oscillation timescale) then closed-loop control becomes much more challenging. It is unknown what this characteristic SOL time will be in a reactor, but it seems prudent to mitigate against the possibility it is 'slow' by devising an advanced vertical control scheme of the kind which would be required in this scenario. We propose to create a model predictive control algorithm which makes use of a fast reduced/surrogate model for the time-dependent SOL behaviour to predict, based on recent measurements, the future evolution of the system in real time and actuate on the vertical control coils accordingly. This model should be validated against MAST-U data and simulations, and the algorithm tested in-silico to demonstrate that real-time control of MAST-U and/or a reactor divertor power balance could be achieved by this method.

Potential impact
Identifying a sustainable energy supply is one of the biggest challenges facing humanity. Fusion energy has great potential to make a major contribution to the baseload supply - it produces no greenhouse gases, has abundant fuel and limited waste. Furthermore, the UK is amongst the world leaders in the endeavour to commercialise fusion, with a rapidly growing fusion technology and physics programme undertaken at UKAEA within the Culham Centre for Fusion Energy (CCFE). With the construction of ITER - the 15Bn Euro international fusion energy research facility - expected to be completed in the middle of the 2020's, we are taking a huge step towards fusion power. ITER is designed to address all the science and many of the technology issues required to inform the design of the first demonstration reactors, called DEMO. It is also providing a vehicle to upskill industry through the multi-million pound high-tech contracts it places, including in the UK.
ITER embodies the magnetic confinement approach to fusion (MCF). An alternative approach is inertial fusion energy (IFE), where small pellets of fuel are compressed and heated to fusion conditions by an intense driver, typically high-power lasers. While ignition was anticipated on the world's most advanced laser fusion facility, NIF (US), it did not happen; the research effort is now focused on understanding why not and the consequences for IFE, as well as alternative IFE schemes to that employed on NIF.

Our CDT is designed to ensure that the UK is well positioned to exploit ITER and next generation laser facilities to maximise their benefit to the UK and indeed international fusion effort. There are a number of beneficiaries to our training programme: (1) CCFE and the national fusion programme will benefit by employing our trained students who will be well- equipped to play leading roles in the international exploitation of ITER and DEMO design; (2) industry will be able to recruit our students, providing companies with fusion experience as part of the evolution necessary to prepare to build the first demonstration power plants; (3) Government will benefit from a cadre of fusion experts to advise on its role in the international fusion programme, as well as to deliver that programme; (4) the UK requires laser plasma physicists to understand why NIF has not achieved ignition and identify a pathway to inertial fusion energy.

As well as these core fusion impacts, there are impacts in related disciplines. (1) Some of our students will be trained in low temperature plasmas, which also have technological applications in a wide range of sectors including advanced manufacturing and spacecraft/satellite propulsion; (2) our training in materials science has close synergies with the advances in the fission programme and so has impacts there; (3) AWE require expertise in materials science and high energy density plasma physics as part of the national security and non-proliferation strategy; (4) the students we train in socio-economic aspects of fusion will be in a position to help guide policy across a range of areas that fusion science and technology touches; (5) those students involved in inertial fusion will be equipped to advance basic science understanding across a range of applications involving extreme states of matter, such as laboratory astrophysics and equations of state at extreme pressures, positioning the UK to win time on the emerging next generation of international laser facilities; (6) our training in advanced instrumentation and control impacts many sectors in industry as well as academia (eg astrophysics); (7) finally, high performance computing underpins much of our plasma and materials science, and our students' skills in advanced software are valued by many companies in sectors such as nuclear, fluid dynamics and finance.